CorMag: A magnetic model of the corona with upper boundary observational constraints

Space weather forecasting, and scientific studies of the solar corona/wind are highly dependent on the use of global magnetic models. These models extrapolate the observed photospheric magnetic field in order to give the magnetic field throughout the corona. A major deficiency is a lack of observed constraints in the corona itself, thus they possess an unquantified uncertainty in the magnetic morphology. This projects solves this through using tomography maps gained from coronagraph observations. The high-density streamers in the maps will enable us to adjust parameters and optimise the magnetic models, resulting in constraints at the photosphere and corona. We will provide the resulting optimised magnetic maps to the scientific community, and implement within our space weather software package, in operation at the UK Met Office. Our results also allow us to directly address 3 scientific questions:
(i) At what height does the coronal field become purely radial, and how does this vary with location/solar cycle phase?
(ii) What is the mean photospheric field at the (unobserved) poles, and how does it vary with the solar cycle phase?
(iii) Is there an empirical relationship between the coronal field magnitude and plasma density?